Female Authorship in the Spanish Golden Age Drama

I research about women's struggle to become authors n the theatre of women playwrights of the Spanish Golden Age. The plays I study enter into the querelle de femmes debate about women's rights and the nature of the sexes through the representation of female agency, defined as the heroines' ability to 'write' of their own destiny. I sustain that by actively arguing about the unequal role of women and depicting the possibilities of female agency, these playwrights self-fashion themselves as authors to be accepted for the first time within the Republic of Letters in seventeenth century Spain.